Ollie's Edible Adventures: The SuperFoods

Ollie's Edible Adventures a preschool children’s brand leading with animated TV targeting
ages 3-6+. The brand is based on a five-year-old boy called Ollie who is the world’s pickiest
eater. When he finally tries the food – Ollie-POP’s! – and becomes what he eats, with
fantastic food-fuelled super powers. Ollie goes on adventures and with his new found
superpowers, saves the day and learns valuable lessons about eating right - thanks to the
‘Power of Food’.
For our digital strategy, we will create a digital prototype that will let 3-6 year olds also
‘become what they eat’. With both physical and digital devices and face recognition, the
devices will unlock a fun animated sing-along video themed around the Superfoods children
just eaten and show the superpowers it gives them.